Design, modelling and characterization of satellite TX components in III-V integrated circuits

In collaboration with a company world-leader in millimeter-wave subsystem design and among the most successful innovators in the UK, this project will exploit the unique facilities at the Centre for High Frequency Engineering to advance the design of transmitter components for the E-, W- and D-bands that will support the next generation of satellite systems. The project will have the following aims: - Improve the accuracy of characterization of III-V devices at mm-wave, both in small and large signal - Devise transistor models that achieve the needed accuracy with a limited set of data available - Exploit the latest III-V technologies to explore new design methods for high power amplifiers and other transmitter blocks The project will be a perfect combination of scientific research and exposure to real industrial needs.